Collaborative infrastructures for just, ecological and transformative urban design

This transdisciplinary research explores possibilities of establishing place-based values for wellbeing and a good quality of life (QoL) in urban public spaces. Co-defines infrastructural challenges (water, waste, energy, food) and investigates how can these be addressed via nature-based solutions and ecosystem services, which in turn contribute to increasing wellbeing and QoL in an inclusive, diverse and ecological manner. The approach employs participatory methods and gamification in the research framework in two case study neighbourhoods in Budapest and Beirut, allowing for comparative analysis and concept refinement. Ultimately, the research aims to contribute to realizing SDGs via local actions linked to the global level.